ISO Pro Academy

The project is to address key issues businesses face to address the Climate Emergency and raise standards for UK businesses. Local governments have made a pledge to be net zero by 2030, however in reality this is unlikely to happen unless businesses understand 'how' in very practical terms, they can make a difference are given the tools, training, techniques and support to address the sustainability issues we face.

As a result of COVID-19, our plans have been significantly disrupted in 2020 for planned training and consultancy. Businesses are swiftly embracing new ways of working and learning in order to survive and thrive. The project will productise and digitilise how ISO Standards, and in particular environmental and energy standards are implemented and managed in the UK.

The ISO Pro Academy is a ground-breaking state of the art innovative membership platform, which will support the UK's 2030 pledge on decarbonisation and the United Nation's SDG's. Unique in our marketplace, and a key differentiater, it will lead UK Business to gain a larger share of the international market as they will be able to compete more effectively.

The project covers the research, design, development, testing and launch within 3 months. Once completed, this could be rolled out internationally, and will game-changer in the ISO Standards landscape.

The ISO Pro Academy is significantly innovative both commercially and technically as it is a an incremental application of a trusted and proven resource and technology that meets an emergent opportunity.

We will provide:-

_Step-by-step roadmap :_ _Designed to be concise and easy to follow from Gap Analysis through to preparation for an assessment._

_In-depth courses:_ _Learn the essentials fast, and transition seamlessly from foundation to professional level. Saving thousands of pounds on training courses, we provide an an abundance of courses._

_Bite-size training: S__traight to the point resources to address a specific environmental need._

_Resources - Tools and techniques:_ L_earn skills, techniques and innovative tools to achieve your ISO goals. We share proven ways to simplify ISO Standards.. We provide checklists, downloads and guides._

_Live Q & A's__: Interactive Live monthly video calls with our 'ISO Legends' tailored to members specific situations i.e. Sustainable procurement, Leadership engagement._

_Member forum:_ _Get answers to questions 24/7 inside our member-only forum._

_Expert workshops__: In-depth insights on specific tactics, experts provide on-line tutorials such as 'How to decarbonise your business with ISO 50001'._

At Blackmores, we've supported over 250 businesses to raise standards and achieve ISO certification. Our popular podcast (The ISO Show) was launched in 2019 to share success stories, hints and tips and dispel myths around raising standards. Now with over 15,000 listeners across the globe, our next step is to have a digital community for ISO Standards to embrace equality, diversity and inclusion for all (various languages and learner methods both audio and visual) to provide practical support and a community where businesses can aim to meet their environmental objectives.